Queen's University of Belfast and Thompson Aero Seating Limited KTP R4 21_22

To embed, develop and integrate innovative 3D printing methods of electrically conductive materials for enhanced microelectronics integration for application into the Next Gen Seating range.